Tenant Electricity Exchange (TEE)

Green Running and Powervault are both fast growing SMEs at the forefront of energy sector innovation, with respective expertise in machine learning based electricity disaggregation and small scale battery storage. For both companies, key customer segments and early adopters include social landlords, community energy groups and local authorities, for whom standard B2C offerings are ill-suited with respect to issues such as tenant fairness. More broadly, despite clear and consistent public approval ratings for renewable energy technologies, only ~5% of the UK population have direct access to these carbon free sources of electricity. This 12 month feasibility study will establish the technical and commercial potential to use innovations in distributed ledger technology to facilitate increased and shared access to low carbon energy sources, and optimum business models for implementing such technologies.